Outer Hebrides Net Zero Foundations

The Outer Hebrides Net Zero Foundations project seeks to explore and overcome non-technical barriers preventing the creation of a local energy economy. The aim of the project is to enable locally generated renewable energy to be supplied directly to Outer Hebrides communities at reduced costs, alleviating fuel poverty and reducing imports from the mainland grid. This has been the ambition of local agencies for many years now and through this project a Net Zero Officer based in the Comhairle will lead efforts to understand the regulatory framework, market engagement requirements and potential local solutions to realise this ambition. The Net Zero Officer will work closely with energy stakeholders across the Outer Hebrides and look for opportunities to link project activities with Island's Deal Initiatives like the Outer Hebrides Energy Hub, and the Islands Centre for Net Zero.